Infrastructure Ahead

"Infrastructure Ahead" will revolutionise the way infrastructure providers, utility supplers and planning authorities forecast and respond to end-use demand. Our Decision Support System (DSS) will forecast end-use demand dynamics at unpresedented spatial and temporal resolutions. The system relies on a large number of very detailed datasets, fused into a comprehensive representation of the built environment, its regulatory framework and its development potential. The embeded forecasting capabilities are driven by seamless integration of microeconomic modelling and machine learning. The system will be able to estimate current and short- and medium-term end-use demands, at the building level, under variable macroeconomic, socio-demographic and infrastructure investment scenarios, and will facilitate inter-organisational decision making processes that (i) will enable stakeholders to continually optimise the delivery of services and their infrastructure development plans and (ii) will unlock the development potential of land constained by inadequate provision of infrastructure.